Develop a mechanistic understanding of how transcriptional and posttranscriptional regulation of gene expression is coordinated by signal transduction pathways.

Technical abstract
The work described in respect of project BBS/E/B/000C0427 presents us with the major challenge of how to identify the relevant molecular mechanisms that regulate gene expression and cell function in the lymphocytes under study. In this objective we seek to define these molecular mechanisms and, furthermore, to elucidate how they are integrated by signal transduction pathways. The PI3K pathway is chosen as the focus of study as it is an exemplar of a pathway at the crossroads of growth factor and nutrient sensing mechanisms. The realisation that the PI3K pathway can regulate virtually all of the known processes that mediate gene expression has emerged from extensive efforts using many different cellular systems. It remains unknown how these different aspects of gene expression, such as transcription, splicing, RNA decay, translation are coordinated by PI3K. Lymphocytes represent an excellent system to examine how these different modes of regulation are integrated. Thus we propose to examine the mechanisms of PI3K activation in lymphocytes and in turn establish how this pathway regulates gene expression in lymphocytes. This work will navigate us into new territories examining the regulation of translation which is a fundamental pathway of gene expression critically linked to proteostasis and to lifespan extension in a variety of species including mammals44. The potential exists to take this objective further and to integrate the regulation of metabolic pathways and metabolites with how they influence, and are influenced by, the gene expression networks under the control of PI3K. Here we see the immense potential for new directions and recruitment. Our investigations in this area have greatly benefitted from collaborations with the Signalling, Nuclear Dynamics and Epigenetics ISPs.